Automating Knowledge in the Cloud

Empiricom has developed & commercialised a patented knowledge acquisition interview tool, SOLAR Acquire, which provides a structured interview technique & exhaustively documents an individual’s entire expertise on any subject. There is a clear opportunity for improving the accessibility of knowledge based systems (KBS) beyond B2B sectors, building on SOLAR Acquire, Empiricom seek to develop & validate components of an automated digital solution capable of extracting knowledge without human interviewers. This innovative solution will be freely available online (via Should-i.com social community platform) giving users the power to: create & distribute expert knowledge applets (small apps within an app), interact with applets to answer questions & participate in social networking. Working with subcontractors within Manchester’s creative & digital cluster, the project seeks to develop an assistant software program to capture knowledge, an inference engine, a community portal, a mobile platform & e-learning materials. All foreground IP generated around the assistant & inference engine will be owned & commercialised (mkt entry 2015) by Empiricom.